Quantisation of skyrmions stabilised by vector mesons

This project will explore the geometry and dynamics of the Skyrme model.

One possible goal of this project is to determine quantum states of skyrmions in the omega-meson model proposed by Adkins and Nappi. This will involve determing classical skyrmion states and their symmetries, and applying the formalism of rigid body quantisation. It could also employ more advanced quantisation techniques, such as rovibrational quantisation.

Another possible goal is the derivation of a semi empirical mass formula from the Skyrme model to compare with that used in nuclear physics.